Predicting relapse of depression and anxiety after Cognitive Behavioural Therapy

The sample will consist of 300 adults who have undergone CBT recently. The participants will be recruited via multiple IAPT (i.e. Improving Access to Psychological Therapies) psychological therapy services that offer CBT for depression and anxiety. These services are associated with a practice research network that has a history of collecting data from CBT clients ("Northern IAPT Practice Research Network", n.d.).